bOPR

This project will prove the concept of democratising business scenario planning through computerisation. Such corporate strategic activities are currently costly, constrained consultant-led workshops. Our approach aims to make them inexpensive and extensive, suited to SMEs as well as the larger organisations.